AMT - Microwave

Valley produce is developing a herb product from currently wasted material. The company is seeking help from an external expert to set up and conduct trials to produce this product. This will enable the business to grow and expand into previously untapped markets. From this there will be the opportunity to form cooperatives with local and oversees herb producers for further growth and to help solve the ubiquitous problem of farm level food waste.